Phoenix

Magnomatics will design, build and test lightweight propulsion motors suitable for the rapidly growing urban aero mobility sector. These motors will be based upon Magnomatics' patented Pseudo Direct Drive (PDD(r)) technology. The technology has been identified by NASA as being "roughly two times greater than the specific torque expected of a direct drive electric motor for the same application". These motors will be tested to demonstrate performance. Two motors will be placed on endurance running to prove the technology (beyond this project) and an additional motor will be available for loan to customers.